Particles, Plasma and Electromagnetic Waves in the Inner Heliosphere

The physics of the solar system plasma in the near-Sun environment presents a major challenge in solar physics. Solar corona and the inner heliosphere is the key region of space responsible for the birth of the solar disturbances that affects the heliosphere and forms the space weather.
The new radio observations at decameter wavelength (notably with Low Frequency Array (LOFAR)) will bridge the gap and will open new opportunities to study the solar phenomena in the inner heliosphere as well as the progenitors of space weather. Acceleration, propagation and radio emission of energetic electrons will be studied combining the simulations and the new observations. Specifically, the analysis of LOFAR radio data in combination with in-situ NASA Parker Solar Probe close to the Sun (as never before) will improve our understanding of the processes in the inner heliosphere.